Accelerated 3D General Purpose Radiative Transfer Codes

1. Creation of an advanced suite of 3-d radiative transfer applications that would be able to simulate the transport of e-m radiation in clumpy media; be able treat radiative transfer through gas and/or particles; and treat media in thermodynamic and non-thermodynamic equilibrium. These applications would be published as open source material.
2. These applications would be written so that they would run in a performant way on x86, many core and FPGA architectures.
3. These applications would be written in such a way that they could take advantage of heterogeneous architectures and offload techniques
4. These applications would be used to model the energy balance and chemistry of (i) the very early Universe and (ii) the supernova remnants and their environs.